Why do governments commit to multilateral tax cooperation? Bureaucratic politics and the OECD/G20 Inclusive Framework on BEPS

The past decade has seen a remarkable proliferation of multilateral tax cooperation around the globe, most notably the OECD's Global Minimum Tax. This stands in contrast to expectations of existing literature, which argues that governments, situated in the context of tax competition, are reluctant to commit to multilateral tax cooperation to protect their national tax sovereignty. Governments thus face a decision between competition and cooperation, both of which are pitted as mutually exclusive policy choices. How do governments choose between competition and cooperation in international tax policy? Building on theories of bureaucratic politics, this project argues that a government's international tax policy choice reflects the outcome of bargaining processes between different groups of bureaucratic stakeholders. Building on novel qualitative data from Bangladesh, Sri Lanka, and Vietnam, the project identifies two main groups of stakeholders that are stable across all three countries: a 'revenue' coalition that prefers international tax policies that reduce undertaxation, and an 'incentives' coalition that prefers policies that maintain space for tax competition. By comparing decision-making processes about membership in the OECD/G20 Inclusive Framework on BEPS in Sri Lanka, Bangladesh, and Vietnam in a most-similar research design, the project finds that the relative influence of both groups on the final policy choice depends on two characteristics of the policy process: first, the degree of institutional separation of fiscal from investment policy, and second, the relationship between bureaucratic stakeholders and political principals.